3D-printed transmissive adaptive optics for microscopy

Optical microscopy is one of the key technologies to identify life's building blocks, their morphology, functionality and their interactions, with latest developments aiming for ever increasing resolving powers reaching tens of nanometer resolution and angstrom level localisation precision of fluorescence markers. At the same time many approaches leading to this level of detail require fixed and chemically cleared samples or very thin cell sections, as optical scattering deteriorates image quality. This reduces the possibility for physiologically relevant 3D live cell imaging at the highest resolution - an essential part to take the cellular microstructure and microenvironment into context.

To image deep tissue, multi-cellular compounds or organoid samples, techniques that can reach 100s of micrometre into samples are required. Multiphoton microscopy and the integration of adaptive optics correction elements have shown significant impact in this regard. Specifically adaptive optics techniques can increase imaging depth significantly, while fitting within many microscopy techniques. Both approaches usually require expensive equipment or significant modification to microscopes to integrate the hardware. To enable a wider, more equitable access of adaptive optics technology at a reduced cost and with simple integration, we will develop a new approach based on low-cost optical 3D-printing to create 3D-printed active optics devices. This will allow us to create a modular and re-configurable framework for adaptive optics lenses that can be integrated into transmission-based microscope objectives and enable high resolution imaging at depth.

To achieve this, we will develop nanoparticle enhanced 3D-print resins for conductive and electromagnetic driven actuation of 3D-printed optical elements. The developed actuation will be integrated in 3D-printed optofluidic devices with single and multi-actuator designs to control multiple orders of optical aberrations, which will allow increased microscopy imaging at depth with low-cost approaches. Various designs will be evaluated, looking at combinations in woofer-tweeter configurations to specifically correct for low and high order optical aberrations simultaneously and further increase depth penetration of fluorescence microscopic imaging. The scalability and applicability to microscopy of our approach will be demonstrated using multi-component cellular organoids as samples for 3D-printed adaptive optics enhanced light-sheet and confocal microscopes.

The proof-of-concept investigation will allow demonstration of a novel technology approach to improve imaging at depth and can be integrated with existing AI based sensor-less correction approaches as well as the latest generation of sensor-based adaptive optics. Creating devices in a transmission configuration will allow easy integration into existing microscopes and revolutionise access to AO technology.